Development, Design and Deployment of a Demonstration Scale Microwave Plasma Gasification Plant for the Generation of Low Carbon Energy from Waste

This project will see the development and demonstration of a novel, highly efficient, low cost technology for the conversion of waste into low-carbon energy. The novel microwave-induced plasma gasification facility will be deployed at the United Utilities (UU) Ellesmere Port site as a basis of screening waste gasification. The facility will help reduce the volume of UUs waste being sent to landfill and enable the recovery of renewable energy for use on site. The exceptionally high temperatures produced by plasma during gasification will deem the facility suitable for the conversion of a wide range of feedstocks into energy spanning municipal and commercial waste streams. The facility will also be eligible for Government fiscal incentives for renewable energy generation. The technology therefore presents industry with a viable technology for the recovery from energy from biomass and waste delivering increased performance and at a lower CAPEX than existing technologies.